University of Ulster and Axial Medical Printing Limited KTP 22-23 R1

To develop a system that automatically creates new patient-specific instrumentation products for wrist fracture surgery, making them more accessible and affordable to enhance the outcomes of this type of surgery.